Encouraging Low Carbon Food Shopping with Ubicomp Interventions

The greenhouse gases arising from food account for more than ten percent of the UK carbon footprint. Carbon-related food interventions such as smartphone apps have largely targeted supermarket shopper decisions 'in store' and have yet shown little evidence of impact.

To be truly relevant, we must seek nuanced understandings of food acquisition both within and beyond the supermarket: these include the negotiation and planning of household meals, and positioning with respect to take-away and convenience foods.

Using multidisciplinary methods as diverse as ethnographic observation, interaction design, carbon profiling and crowdsourcing, we will iteratively develop and trial both low and high tech interventions which meaningfully support food acquisition and carbon awareness, with the aim of promoting lower impact food practice.

Built into the research programme is continual engagement with the supermarket itself, to explore opportunities for making scalable, sustained reductions, in its role as a food institution for tens of thousands.

Potential impact
We have two main delivery vehicles for impact arising from this work. Firstly, our sustainable shopping app itself will be available on an app store for uptake by all Booths supermarket shoppers. We will create a website and YouTube video to publicise and 'launch' our application.

Secondly, to provide access to the top level messages from our carbon analyses and app design, we will make some of the low-tech resources, e.g. leaflets with guides to low carbon food choice and related case study materials available on our web site, to have impact on non-study participants who are sufficiently interest.

Specifically, we aim to:
- Benefit the Economy, and specifically the supermarket sector, by providing strategic input on sustainable product lines; and design and usability input for to Booths for future mobile shopping applications.
- Contribute to a sustainable society, by influencing lower GhG grocery products available and promoted, by offering new knowledge concerning attitudes and price sensitivity to GhG in products.
- Support society by creating a streamlined shopping app which supports household food practices within and outside the supermarket, and offers eco-feedback concerning GhG impacts.
- Create examples of low-technology delivery which provide the general public with advice about what to change to make GhG impact savings through diet choice.
- Influence policy by providing solid scientific data to help inform strategy regarding viable options for promoting sustainability in supermarkets.